airTeem

AirTeem plan to work with Medilink North West (Health Technology and LifeScience specialists) to design and carry out a customer survey with the aim of identifying and interviewing targets as identified above. Medilink are experienced in conducting such studies for the medical device industry. Medilink will develop a survey, identify and recruit customers, analyse findings and generate a report outlining key findings and recommendations.